Development of functional purified iPSC derived astrocytes for neurological disease modelling

This Project brings the expertise of Axol Bioscience Ltd and the expertise of both Dr Eric Hill and Dr Rhein Parri in modelling human neuronal systems In Vitro. This project will therefore provide this Student with first class interdisciplinary research training at the Stem Cell-Neurophysiology interface in the field of disease modelling e.g. monitoring functional neuronal and network activity in stem cell derived neurons.